How does the mammalian neocortex sense and adapt to metabolic state in health and disease?

Our brain requires substantial amounts of energy to function. Indeed, despite only weighing 2% of our body's mass, our brain consumes 20% of our caloric intake. It is of little surprise then that the brain is very sensitive to changes in our diet, with extreme deviations in our calorie intake greatly affecting our cognitive function. Of particular importance to global health are the calorie-rich, high-fat diets of the modern world, which contribute to alarming rates of obesity and type 2 diabetes. While it is known that these diets impair cognitive function, it remains unclear how they do so. Understanding this is of critical importance for developing therapies and interventions to preserve life-long cognitive function and improve quality of life.

How does our brain sense what we eat? I will test the hypothesis that the brain directly senses our diet by detecting levels of two hormones in our blood: 1) leptin, which relays how much fat we have, and 2) insulin, which increases with blood sugar levels after a meal. With nutritious diets, I predict healthy levels of these hormones in the blood signal to the brain that there is plenty of energy available for it to use, and therefore promote healthy brain function. However, I predict that with prolonged consumption of a high-fat diet, the brain loses its ability to properly detect these hormones, leading to dysfunction. I will test these hypotheses in mice. I will manipulate their diets, feeding them either normal, healthy diets or calorie-rich, high-fat diets and examine the consequence of this on their brain function. I will assess brain function by recording the brain's electrical activity and energy use, and by examining how well mice perform behavioral tasks. I will also measure and manipulate leptin and insulin signalling to see how this impacts brain function. Finally, I will examine what effect diet has in humans. I will give participants either a high-fat diet or a calorie-restricted diet for 4 weeks and examine how this impacts brain function using functional MRI, which is a non-invasive form of measuring brain activity.

Overall, my research will provide critical insight into how diet impacts the function of the brain, with direct relevance for humans. This work is critical for developing dietary and pharmacological strategies to preserve life-long cognitive function and improve quality of life. For example, knowing the mechanisms by which diet can alter brain function and energy use, enables the development of drugs that can interact with these mechanisms to improve cognitive function. Such interventions would benefit those suffering from obesity and type 2 diabetes, and more generally, is of potential benefit for those suffering with cognitive impairment or age-related cognitive decline.

Technical abstract
Diet profoundly impacts brain function, though the mechanisms remain unclear. Previously, I established that calorie restriction reduces mammalian cortical function - specifically, the precision of neuronal information coding - to conserve energy. Cortical function and energy use are therefore regulated by metabolic state. Given that modern-day, high-fat diet (HFD) - which leads to alarming rates of obesity and type 2 diabetes - impairs cognitive function and brain energy use, understanding the mechanisms by which the cortex senses and adapts to metabolic state in both health and disease is critical for developing therapies to preserve life-long cognitive function.

To explore these mechanisms, I will test the following hypotheses: 1) the cortex senses metabolic state via receptors for leptin and insulin - hormones that signal energy availability. 2) These receptors, by inhibiting downstream AMP-activated protein kinase (AMPK) - a cellular energy regulator - improve neuronal information processing and associated energy use. 3) Dysregulation of this pathway by modern-day, high-fat diet, associated with leptin/insulin resistance, impairs cortical function and energy use. I will test these hypotheses in vivo using the mouse visual cortex (V1) as a model cortical system (Aims: 1-3), and extend my work to humans (Aim: 4).

Aims:

1) Establish how HFD impacts visual coding and energy use in V1 using two-photon calcium and ATP imaging, and patch-clamp recordings in vivo.
2) Examine how knocking out leptin and insulin receptors in V1 impacts visual coding in vivo during normal diet and HFD
3) Examine how viral-mediated AMPK activation and inhibition in V1 impacts visual coding and energy use in vivo during normal diet and HFD.
4) Establish how short-term, HFD and calorie restriction impacts visual perception and visual cortical coding in humans using fMRI.

This work will produce novel insight by which diet impacts the brain, with direct relevance for humans.